Peripheral Voices and European Colonialism: Representations of India in French Literature and Culture 1750-1962

Between 1763 and 1947 five French colonies - 'la cendrillon des colonies françaises' [the Cinderella of the French colonies] - existed within the 'Jewel in the Crown' which was British India. This project assesses how the status of these Établissements (colonies occupied but politically marginal) affects all French-language representations of India and Indian cultures in literary, historiographical and journalistic discourses.\n\nIts comparative, triangular methodology, questioning the colonizer versus the colonized binary which persists within colonial discourse analysis, constitutes a salutary model with which to study colonialization and colonialism, and a corrective to the still-prevalent misapprehension of much English-language postcolonial theory that India is an exclusively Anglophone space.